'Phoenix' : The Phoenix Unmanned Air System

The Little Owl is an industry led project to research into a novel method of 'clean' efficient propulsion for an unmanned air system with associated technologies to facilitate extended time-on-station and long endurance.